Awesome Gifts application

Product development on a new innovative product material that would allow customers to select the colour of the plastic item they want to buy, without using traditional LED lighting to achieve the results.